101119800 - EMERALD - AI and Process Automation for Sustainable Entertainment and Media

EMERALD is a 30-month IA to develop and demonstrate exemplary tools for the digital entertainment and media industries using
AI Machine Learning and Big Data technologies, to automate and speed processing, increase production efficiency, use less energy
and increase the quality of content. There is a massive increase in the volume of video-based and extended reality content, with an
unsustainable demand for skilled human resources, data processing and energy. EMERALD aims to meet the challenge by developing
process automation for sustainable media creation; creating a testbed for measuring the energy used in media computation; developing
more efficient data use for AI/ML in entertainment and media applications; reducing the power demands for large-scale media data
processing; and creating acceptance and demand for AI and sustainable production technologies in the entertainment and media
industries. The interdisciplinary Consortium of seven partners includes leading companies from the movie, broadcast, streaming and live
entertainment technology sectors, supported by two major European universities.